Domestic Energy Storage - Second Life Batteries

Powervault aims to be the UK’s first specialist provider of cost-effective distributed energy
storage solutions to domestic homes and SMEs, lowering consumers’ electricity bills whilst
reducing peak grid electricity demand.
The Powervault device can accommodate most battery storage technologies. Our background
IP, for which we have patent applications in process, lies in the control and integration
elements of the storage device and in its interface with the existing household electrical
system.
The device stores low cost electricity generated by solar panels during the day, then releases
the stored energy during the evening when household demand peaks. Electricity network
operators can remotely control the device via existing household Wi-Fi links ultimately
allowing additional benefits to be derived from grid services.
The UK's electricity networks face considerable challenges from decarbonisation - with
microgeneration, electric vehicle penetration and renewable heat stressing distribution
networks which were not designed to take this load. New technologies such as energy storage
and demand side response offer potential solutions.
Powervault has received support and recognition from many organisations: Technology
Strategy Board; Shell Springboard; Royal Bank of Scotland Innovation Gateway; Prince's
Trust; NESTA; National Physical Laboratory and Climate-KIC.
Powervault recently set a record in cleantech crowdfunding, securing new investment in just
eight hours on Crowdcube.
Our core storage product has been developed and tested. This "proof of concept" project aims
to evaluate the potential benefits of using second hand batteries in the Powervault system.